Kidslox 2014; setting boundaries in the age of the iPad

Protecting children within the digital world is a growing concern for parents, teachers &
legislators. The rapid increase in mobile device ownership has led to children spending a
greater amount of time engaging in digital based activities e.g. web browsing/gaming, leading
to significant rise in child ‘screen time’. Whilst access to digital devices can bring about
benefits in education & entertainment; unmonitored access by children can lead to significant
risks including contact with inappropriate content & damage to health & wellbeing through
sedentary lifestyles/inactivity.
Dangers posed by unmonitored child access makes digital based parental monitoring (PM) a
crucial pillar of responsible 21stC parenting. Dedicated PM software has not kept pace with
changing technology. Existing best-in-class competitors are dominated by traditional PM
desktop only software & single operating system (OS) downloadable apps. This fractionalised
single OS approach severely limits the ability for parents to co-ordinate PM activity
throughout all home based devices as it requires a high level of technical competency & time
to continuously monitor screen time.
To take advantage of the identified UK, EU & global market need for a mobile-first PM
software, Kidslox Trading (KTrad) seek to develop & validate Kidslox; a centralised multidevice/
OS PM platform which will allow parents to (1) Monitor child activity/trends across
multiple devices from a single centralised web-based dashboard (2) Implement autonomous
(without manual alteration of hardware settings) time based controls. Kidslox simple user
interfaces & experience will make it accessible to parents across the technology knowledge
spectrum, enabling maximum potential user adoption. Whilst KTrad are new entry to the
market place, the team has extensive experience in software development & has already
established a proof of concept leading from 6months of advanced software engineering by 3
full-time developers. Mkt entry in 2015